Health system adaptation and governance in conflict: a case study of Syria

Despite seven years of conflict, published research exploring health system adaptation and governance in opposition-controlled areas (OCAs) in Syria is non-existent. This is partly due to the obvious challenges of conducting research in Syria and also due to health system governance being a 'neglected agenda' in health system research, with evidence lacking on how it is interpreted and assessed at national and sub-national levels. Most health system research has focused on rebuilding after conflict, as health system adaptation and governance during shocks and stresses such as conflict, are difficult to measure and interpret. However, such research does not consider important grassroots responses arising during conflict that could potentially be leveraged to improve the effectiveness of later rebuilding and strengthening efforts. This study will examine ongoing adaptation and governance responses among health directorates in opposition-controlled areas of Syria (e.g. Idlib, Hama, Aleppo, Daraa), to generate lessons to inform current and future health system strengthening in the country and potentially other conflict-affected countries. Findings can be used by Syrian health directorates, non-governmental healthcare providers, and international funding partners interested in supporting Syria's health system. We will seek to identify areas in which governance and accountability can be improved now and during Syria's eventual health system reconstruction.

The participatory nature of this study, which will include interviews and discussion with service-users, health system managers, and frontline healthcare providers supports ownership by those immediately affected by research findings. Over the longer term, research can contribute to policy changes to improve health system access, quality, and value-for-money in the areas studied. Research can potentially contribute to the evidence base for rebuilding the Syrian health system through contributions on several WHO building blocks (e.g. services delivery, governance, health workforce) at a time when interest in investing in fragile health systems is increasing.

Technical abstract
Most health system research has focused on rebuilding after conflict, as health system adaptation and governance during shocks and stresses such as conflict, are difficult to measure and interpret. However, such research does not consider important grassroots responses arising during conflict that could potentially be leveraged to improve the effectiveness of later rebuilding and strengthening efforts. This study will examine ongoing adaptation and governance responses among health directorates in opposition-controlled areas of Syria (e.g. Idlib, Hama, Aleppo, Daraa), to generate lessons to inform current and future health system strengthening in the country and potentially other conflict-affected countries.

This study aims to explore health system adaptation and governance in opposition-controlled areas. Objectives are to: (i) describe current accountability and adaptation mechanisms used in provision of primary, secondary, and tertiary healthcare through semi-structured key informant interviews with service managers and providers at directorate and facility levels; (ii) examine service-user adaptation of expectations and service usage through semi-structured key informant interviews with service-users at primary and secondary/tertiary levels; and (iii) explore private-sector health service responses to security risks and reduced effectiveness of public services provision, through key informant interviews with private providers (e.g. pharmacists, laboratory managers, dentists).

Potential impact
Minimal research explores health system adaptation and governance, particularly of the private sector, in opposition-controlled areas in Syria. This study will address existing evidence gaps, focusing on Idlib, Hama, Aleppo, and Daraa. The participatory nature of research supports buy-in from those for whom findings are directly relevant. Findings will benefit in-country stakeholders, e.g. health directorates and NGOs, and international funders and decision-makers interested in Syrian health system strengthening, by identifying existing grassroots adaptation and governance initiatives, key areas for investment, and successes and failures. Findings may identify areas of duplication or high-cost interventions that could be attenuated, providing financial benefits to the severely underfunded health response in Syria. Findings will also indicate areas in which governance and accountability can be improved and duplication avoided during reconstruction. This can provide direct economic benefit to policy-makers, service providers, funders, and potentially the future government of Syria, ultimately benefiting service-users. For example, longer term changes to policy and practice resulting from the research can contribute to improved service access and quality for service-users. Research will support Syria's health system by contributing to several key WHO building blocks (e.g. services delivery, governance, health workforce) at a time of heightened interest in investing in fragile health systems and limited research exploring health systems in fragile areas. Potential benefits outside of Syria and the region include lessons for health system strengthening in conflicts in other middle-income countries, particularly regarding the influence of humanitarian actors, the role of private providers, and challenges of health system governance in areas of extreme violence.

This research will directly benefit junior Syrian researchers in the study team, who will conduct qualitative participatory research with the mentorship of experienced researchers. It will benefit participants in Syria, who will be involved in shaping the research process and outputs. Research will support rebuilding of research capacity in Syria, establishment of international academic networks and opportunities for further collaboration. It will directly benefit the global academic community by enhancing the knowledge-base on adaptation and governance in health systems affected by conflict.